TFB STUDIOS MVP - BY THE FASHION BLEUPRINT

TFB STUDIOS is a tech-led production house on a sustainable mission. Its core aim is to reduce production waste, lead times and overall costs for fashion SME's in the UK. 10% of the world's carbon footprint is attributed to fashion and 89% of textiles end up in landfill each year. By using 3D fashion design technology, TFB STUDIOS creates life-like garment renders that accurately illustrate fit, texture, colour and the shape of designs. This process reduces carbon emissions by 97% and is able to reduce the time it takes to produce a garment sample, from 2 months to 2 weeks.

Founded by, Gigi Vieira and Misi Ogunlana graduates from the London College of Fashion, the innovative idea enables the 3D renders to not only be used for garment sampling, but also be used to add commercial value to its clients designs. This is done by converting renders into NFT's and avatars so that they can be used for AI experiences within the Metaverse - this opens up the opportunity for designers to tap into the forecasted £4.8 billion digital clothing market.

TFB STUDIOS is a disruptive, sustainable solution to garment production in the UK. It is the future of fashion.